Development of a Cobot Radiological Survey Assistant

The project is to develop a system which is able to autonomously scan objects and personnel for areas of radioactive contamination. This involves developing path planning and control approaches to maintain the minimum standoff distance, avoid collisions with the object and person to reduce the spread of contamination, and visualise the results. The challenging aspect of the project relates to maintaining the correct position over the surface when the object is moving. Humans inherently do not stand still, and slight movements of the object could result in collision, injury and spread of contamination. For this, the robot system must achieve high safety and collaboration levels to interact with the person being scanned.